University of Ulster and BT Group plc

To develop a software platform to facilitate integration of Internet of Things technologies currently being developed in other projects. This will further evolve into a refined, stable product that enables business growth via provisioning of cutting-edge services encompassing 5G and future Internet of Things solutions.